Perceptual Rendering of Vertical Image Width for 3D Multichannel Audio

Conventional surround sound systems such as 5.1 or 7.1 are limited in that they are only able to produce a two-dimensional (2D) impression of auditory width and depth. Next generation surround sound systems that have been introduced over recent years tend to employ height channel loudspeakers in order to provide the listener with the impression of a three-dimensional (3D) soundfield. Although new methods to position (pan) the sound image in the vertical plane have been investigated, there is currently a lack of research into methods to render the perceived vertical width of the image. The vertical width rendering is particularly important for creating the impression of a fully immersive 3D ambient sound in such applications as the production of original 3D music/broadcasting content and the 3D upmixing of 2D content. This project aims to provide fundamental understandings of the perception and control of vertically oriented image width for 3D multichannel audio. Three objectives have been formulated to achieve this aim: (i) to determine the frequency-dependent perceptual resolution of interchannel decorrelation for vertical image widening; (ii) to determine the effectiveness of 'Perceptual Band Allocation (PBA)', a novel method proposed for vertical image widening; (iii) to evaluate the above two methods in real-world 2D to 3D upmixing scenarios. These objectives will be achieved through relevant signal processing techniques and subjective listening tests focussing on perceived spatial and tonal qualities. Data obtained from the listening tests will be analysed using robust statistical methods in order to model the relationship between perceptual patterns and relevant parameters. The results of this project will provide researchers and engineers with academic references for the development of new 3D audio rendering algorithms, and will ultimately enable the general public to experience a fully immersive surround sound in the home-cinema, car and mobile environments.

Potential impact
The proposed research investigates methods to render stereophonic image width across vertically arranged loudspeakers, which will ultimately enable the creation of immersive 3D auditory sensation through sound reproduction utilising loudspeaker formats employing height channels. This project transfers signal decorrelation methods that have been widely used for horizontal stereo width rendering to a vertical dimension. Furthermore, it explores a novel vertical width rendering method named 'Perceptual Band Allocation' (PBA), which is optimised for vertical stereophony in terms of perceived tonal quality. The most immediate economic and societal impacts are expected through uptake of the investigated methods by the following four sectors: professional audio R&D; consumer audio R&D; music production/broadcasting; and electroacoustic music composition. The following sections describe how they will benefit from this project. Please see Pathway to Impact for related impact activities planned.

1) Impact on pro audio R&D

The results of this project will become the basis for pro audio companies to develop new sound mixing tools for 3D music production and broadcasting (e.g. 3D reverberator, 3D image widening tool, etc.). The extensive data sets produced from this project will determine the effectiveness of each investigated method in vertical width rendering for various experimental conditions (frequency band, loudspeaker position and sound source characteristics). Audio engineers will greatly benefit from this in terms of the effective design and efficient implementation of a new rendering algorithm; e.g. the data will be references as to which parameters to focus on depending on the target loudspeaker position or source type. Furthermore, since this project examines the tonal quality of rendered sound as well as the spatial quality for each experimental condition, the results of this research will help the engineers to ensure the overall sound quality of the implemented algorithm.

2) Impact on consumer audio R&D

This project will benefit consumer Hi-Fi audio manufacturers. For example, the results of this project will be useful for the development of new 2D to 3D upmixing algorithms for home-cinema AV receivers. In combination with an existing source/ambience separation technique (e.g. Principal Component Analysis), the investigated methods can be applied to the ambient parts of original 2D signals to create the impression of environmental width in the height dimension. This will enable consumers to experience the impression of 3D Listener Envelopment from 2D-encoded contents in the home-cinema environment. Car audio companies will be another beneficiaries of this project. The experiments conducted in this project can be repeated in a similar manner for car audio systems. This will enable the design of new 3D upmixing algorithms which are optimised for specific loudspeaker arrangements in automobile cabins. Last but not least, the methods investigated in this project can also be combined with an existing binaural synthesis technique to develop a new 3D sound engine for mobile devices.

3) Impact on music production and broadcasting

Sound engineers in music production and broadcasting will be important end-users of the audio mixing tools developed based on this project. Currently, there exists no software plug-ins to flexibly control the perceived vertical width of sound image in music mixing. This project will enable the sound engineers to fully utilise the added height dimension of 3D multichannel audio to create the impression of a fully immersive soundfield.

4) Impact on electroacoustic music composition

The tools developed from this project will help electroacoustic music composers who exploit multichannel spatialisation techniques to express their musical ideas more creatively in 3D. This will ultimately impact the way music is presented to the audience in concerts.